TransmissION

TransmissION takes an innovative approach to meeting the critical need for integrated photonics required to scale up trapped-ion quantum computing. It is led by Oxford Ionics, experts in high performance quantum computing, in collaboration with the Fraunhofer Centre for Applied Photonics who have expertise in the development of photonic systems.

Quantum computing, an area of heated and ongoing global competition, will revolutionise industries ranging from drug discovery to finance with market values in the hundreds of billions. As one of the favourable universal quantum computing platforms, trapped-ion quantum computing also needs to overcome the barriers to scaling before fully tapping into these huge markets. Current state-of-the-art systems are built with bulk-optics, which are not scalable, not to mention difficult to align and unstable. Therefore, a truly scalable integrated photonic chip is needed to replace the current bulky optics used in trapped ion quantum computing.

TransnissION will study the feasibility of this new type of photonic chip aimed at addressing all of the requirements for integration and scalability in trapped-ion systems.

As a project that has the potential to drastically advance the current state-of-the-art in trapped-ion quantum computing and beyond, TramsmissION is in the scope of the call and also well aligns with the heart of UK's national effort in quantum computing.